RCRM Reliable Connectors for Renewable Moorings

Wave, tidal and offshore floating wind arrays could supply a significant amount (up to 20%) of the UK's energy

needs. However, current weaknesses in mooring lines present a barrier for developers who are attempting to

harness and exploit this energy source. This project is focused on investigating the feasibility of producing

state-of-the-art multi-material hybrid end and in-line rope connectors. The components will incorporate a

higher strength, lightweight corrosion resistant metal core with a high wear resistant nylon surface. To date

multi-material solutions have never been used in these components and this will enhance the in-service life of

the ropes. This will ultimately increase durability, reliability and productivity of the energy device as well as

reduce maintenance and costs whilst improving safety.